Remittance Regimes: Migrational (inter)dependencies between Russia and Eurasia and the comparative effects on political and institutional development

Remittance Regimes: Migrational (inter)dependencies between Russia and Eurasia and the comparative effects on political and institutional development